DEVISIVE - Detection of VIdeo Synthesis attacks In VErification

Project DEVISIVE uses the very latest advances in machine learning and image processing to address the challenges of synthetic video. Videos that show untruthful imagery of people present a major threat to society, and their detection in certain contexts will be crucial. Building on its leadership position in assuring genuine presence, iProov will undertake leading edge industrial research in this project to develop innovative technologies to defend citizens' identities against this emerging threat.